A Study of Identifying Fish Diseases and Analysing Water Quality using AI-enabled Mobile App to Increase Fish Production in Rural Villages through Global Cooperation

Along its 435-kilometre coastline and emerging aquaculture sector, Cambodia has a substantial and enormously productive inland capture fishery as well as marine fishery. In 2018, inland and marine production combined with aquaculture saw the production of 910,153 tonnes, with growth of close to 1 million tonnes in 2020\.

Through this **feasibility study**, in collaboration with TECO 100-Village Project (VP) of the Asia Vision Institute (AVI) - managed by the Royal Government of Cambodia; the University of Nottingham and the University of Puthisastra, University of Heng Samrin Thbongkhmum, MediprospectsAI presents artificial intelligence (AI) powered gamified mobile application to analyse water quality and diseases of fish not only in community fisheries but also small-scale fisheries - often overlooked in policymaking given a lack of reliable data, playing an important role to develop equality in society, reduce gender disparity, sustainable resource utilisation, food security and nutrition, and poverty eradication. **Real-time diagnosis of water quality, classification of fish pathogens** and identification of **treatments** shall focus on **image processing techniques and colourimetric tests**. The mobile application will be gamified to ensure the end-users are actively engaging and motivated.

The project is **replicable** in other least developed countries (LDCs) such as Bangladesh and Uganda, as we strive to contribute to the achievements of the United Nations Sustainable Development Goals 2030 by building social and economic resilience and long-term sustainable and inclusive development.

The proposal's novelty is the first-ever solution with an explainable AI (XAI) embedded through multi-class classification techniques to offer smart agriculture through technologies like location systems; IoT based devices; and AI on Cambodian farms, especially for fish in ponds and hatchery. Our product shall increase the quality and quantity of fish productions and optimise human labour as villagers will easily access remote and resource-limited areas for early detection of various diseases. The feasibility study shall identify risks associated while extensively investigating technical and operational feasibility of the power of automated diagnosis for fish diseases & water quality analysis to create a socio-economical impact despite limited resources, principally in Cambodia and soon in the remaining LDCs, around the world.